Intelligent and Privacy-preserving security solutions for IoT networks

Intelligent and Privacy-preserving security solutions for IoT networks -
Connecting everything to the internet via IPv6 protocols has led to a boom in Internet of Things-enabled smart devices, from Industrial monitoring, and medical healthcare devices to making our life easier at home with devices like smart fridges or child monitoring dolls [1]
The Internet of Things allows for the self-configuration and automatic interaction between nodes, sensors objects, etc.(without any human interaction) Though we have yet to achieve the complete range of possibilities that can be provided by IoT devices. The industry itself is still gaining mass traction and will significantly impact every aspect of people's lives in the near future.[2], [3]. However, this rapid increase in IoT devices has led to some significant security and privacy issues.[4], [5] mainly due to the fragmentation within the IOT field, Organisations bring these smart devices to the market having introduced their own protocols and frameworks or using existing libraries to speed up the introduction.